Establishing a test methodology for PFAS-free barrier materials for the hydrogen economy

This project addresses the technical challenges associated with accurately measuring hydrogen permeation in rubber materials used in key industries such as energy and automotive. As the UK government advances ambitious hydrogen production goals and global hydrogen demand continues to rise, the establishment of reliable, standardised testing methodologies for hydrogen permeation is critical to ensuring safety, performance, and long-term durability in hydrogen applications.

Currently, rubber components in hydrogen systems are evaluated using testing standards from the oil & gas sector, predominantly suited for high-pressure conditions. However, there remains a substantial gap in measurement methodologies where variations in temperature and pressure significantly affect the behaviour of hydrogen permeation and diffusion.

The primary focus of this project is therefore the development of robust and standardised test methods capable of quantifying hydrogen permeation under diverse temperature and pressure gradients. These methods will specifically target existing PFAS-free rubber materials, such as EPDM, HNBR, VMQ, and fluoropolymers developed using non-fluoro surfactant technologies and reinforced with graphene and other 2D nanomaterials.

This methodology development will leverage the extensive expertise and experience of The University of Manchester. Additionally, the collaborative framework provided by the A4I program will facilitate industry-wide adoption and impact, aligning closely with the UK's hydrogen strategy and broader decarbonisation objectives. Ultimately, the project aims to deliver a reliable, standardised permeation testing protocol, significantly enhancing material selection processes and contributing to the advancement of sustainable, high-performance rubber solutions in the transition to a low-carbon economy.